Automation in Survey Data Procession for Structure Gauging Phase 2

This project change request is being raised to agree a change to the delivery dates for milestones 2 and 3.

The original milestone dates as agreed in the contract were:

Milestone 1 - Stage 2 core system development - 01/05/21
Milestone 2 - Stage 3 field testing and validation - 01/07/21
Milestone 3 - Stage 4 Final project, exploitation plan, project close out meeting and demonstration 1/08/21

The following revised delivery dates are requested:

Milestone 1 - complete no change
Milestone 2 - not fully completed revised date 01/09/21
Milestone 3 - revised date 31/10/21